Project Helios - Self-moving hospital beds to reduce staff exposure to infected patients

Project Helios will deliver a solution which allows a single caregiver to move a patient and their hospital bed around a hospital thereby removing the need for a hospital porter's assistance and reducing their risk of exposure to sources of infection.

---ADDITIONAL INFORMATION HERE---

The output will be a robotic bed mover which allows the bed to be moved without contact between the caregiver and the bed/patient. Integrated technology will also allow 'smart' capabilities to be introduced in to the hospital, increasing efficiency and reducing healthcare costs.